AEGIS: Auditable Eligibility Governance & Integrity Service

AEGIS addresses an urgent compliance and trust problem for UK-facing social media, dating, gaming, creator platforms and adult-content services: robust age assurance is now a regulatory requirement, not a product choice. Ofcom's Online Safety regime requires services that allow pornography to implement "highly effective age assurance" so that children are not normally able to access it, with explicit deadlines and published guidance. \[Ofcom -- Statement: Age Assurance and Children's Access (ofcom.org.uk)\] \[Ofcom -- "Adults Only" guidance and 25 July 2025 deadline (ofcom.org.uk)\] Ofcom has also made clear it will actively check compliance and enforce, and recent enforcement action (including a reported £1m fine) signals that non-compliance carries material financial and reputational risk. \[Financial Times -- Ofcom first £1m Online Safety Act fine (ft.com)\]

Across Europe, the same direction of travel is clear: platforms must protect minors while minimising data collection, and regulators are exploring privacy-preserving approaches to age verification. The EU is piloting a privacy-preserving age verification solution in the context of Digital Services Act enforcement, highlighting a growing cross-border need for scalable, privacy-forward age assurance infrastructure. \[The Verge -- EU prototype age verification app (theverge.com)\]

Today, many platforms bolt on a single vendor's selfie/video or ID document check and receive a largely black-box pass/fail response. This creates vendor lock-in, repeated user friction, and significant privacy and liability exposure because sensitive identity artefacts are repeatedly collected across many apps, while platforms still struggle to produce consistent, audit-ready evidence that the right checks were applied at the right time. It also creates an integrity gap: if an approval pipeline is compromised (insider misuse of signing keys, vendor compromise, or tampered client components), unauthorised "adult approvals" can be difficult to detect.

AEGIS is an API-first SaaS that standardises age assurance as a reusable, privacy-preserving eligibility proof. Users complete a check in a hosted flow (selfie/video or ID only when needed), while relying parties receive only a minimal signed "age = X" token (policy ID, timestamp, expiry) that can be verified locally without storing raw selfies or ID scans. The innovation focus is compromise-resilient issuance and transparency: multi-party (threshold/MPC) control reduces single-point key misuse, and tamper-evident logging of key events and issuance commitments makes suspicious approvals detectable and auditable---helping platforms enforce age policies consistently at scale while minimising personal data handling.